Resolving the structure and nature of the Highland Boundary Fault through high-resolution geophysical investigations

Unravel the role the Highland Fault played in the building of Scotland, and use it as an analogue to understand present day faulting activity around the world.